Dynamic, Data Driven Asset Rating (3DAR)

With increasing demand for both electrification and renewables connections, many areas of the distribution network are approaching their capacity and will need intervention. Traditionally, DNOs can reinforce the network or procure flexibility services to meet these peaks. These are costly solutions that can have long lead times. By leveraging dynamic asset ratings at scale for the first time at distribution level, this project enables the deployment of a data-driven solution that optimises capacity through real-time, localised weather data and asset modelling. 3DAR will enhance network investment planning, reducing costs and ensuring long-term resilience for faster, more efficient connections.